Unique Scaled Manufacture - Combining generative ai & colour 3D printing to create 1/1 unique products

Our project's innovations aims to solve 2 major problems in small item manufacturing, specifically art/design/merchandise products. While it also will delight customers with new value never experienced before.

1. We reduce the barrier of entry for creators and brands to produce art/design/merchandise for their customers that is truly unique and personalized to each customer using the latest colour 3D printers.
2. Localized on-demand manufacture is an essential part of our mission to reduce waste and CO2 emissions in manufacturing. Goods made on-demand in country have low delivery costs and no waste.
Our technology is just a window to a future of AI automated manufacture with machines like 3D printers, CNC, digital garment and textile printers, and more.
3. Our innovations offer a new kind of creative product purchasing experience. We empower customers with the ability to choose not only colors and shapes of a product, but entire aesthetics and themes using image generation ai. Paired with our process for manufacture, we can make dreams become reality.